SMARTIFY CIC

Ever been to a museum or gallery, seen an artwork you like and been curious for more information? Perhaps you took a picture of the artwork and wall label to look up later but then forgot? SMARTIFY is a London-based Community Interest Company with a mission to help people make meaningful connections with art. We believe nothing beats the physical experience of visiting a museum and want to make it easy to discover, remember and share art. The free SMARTIFY app uses advanced image recognition and immersive Augmented Reality (AR) allowing users to scan artworks and uncover the stories behind each work. Each scan can be added to a personal digital art collection. Set to be the Shazam and Spotify for art, SMARTIFY already has partnerships with museums internationally including the National Portrait Gallery, Royal Academy of Art, Wallace Collection and Rijksmuseum. This project will explore how services such as in-app donations to museums, user-generated content and recommendations can drive-up user retention and further benefits for cultural institutions.